Cardiff University And Building Research Establishment Limited

To investigate and develop the deployment of a cost-effective renewable energy package, targeting homes in different geographical, climate and energy supply contexts across Wales.